University of Essex and Minority Rights Group

To design and implement new systems to support civilian-led monitoring of human rights violations and embed the capability to enhance and exploit the system in the future.